Intelligent Anti-Tamper Seal System Prototype

The airline industry is under perpetual pressure to upgrade and ensure efficiency of existing
security measures. Every year billions of euros are spent on aviation security. One area where
this is a particular concern is in the security control of aircraft galley trolleys and canisters as
identified by IATA (The International Air Transport Association). Ensuring the
trustworthiness of personnel with unimpeded access is a major problem. Misuse of credentials
by authorised employees remains a key concern with widespread internal theft and contraband
transit including guns and drugs among authorised employees. Given the high profile threat of
international terrorism, unattended carts (including refreshment carts) present a major security
threat; they could potentially be subject to tamper.
ASD Research and Development Ltd has identified a gap in the market for a novel electronic
security seal that can record who has opened a particular aircraft trolley, when and where. The
novel electronic seal will help airlines to save millions in stolen duty free goods and help to
reduce security threats.